University of Cambridge And Crossrail Limited

To design and specify ground movement instrumentation systems for high quality measurements during construction of shafts, supervise installation, undertake monitoring and interpret results. To design and specify optical fibre systems for high quality measurements of strains (and stresses) within shafts during construction, supervise installation, monitor and interpret results.